Advanced Tooling Technology for the Aerospace Fastener Industry

B&F would like to further research & investigate the aerospace fastener manufacture market.
The project aims to test and evaluate whether or not their newly proposed method of
producing master hobs and subsequent punches for aerospace fastener manufacture would
provide tooling with advanced wear properties whilst enabling reduced overall punch
manufacturing costs and added production benefits for the fastener manufacture.